Bacterial Responses to Candidate Antimicrobials from Historical Pharmacopeias

Programme overview:
This MRC-funded doctoral training partnership (DTP) brings together cutting-edge molecular and analytical sciences with innovative computational approaches in data analysis to enable students to address hypothesis-led biomedical research questions. This is a 4-year programme whose first year involves a series of taught modules and two laboratory-based research projects that lead to an MSc in Interdisciplinary Biomedical Research. The first two terms consist of a selection of taught modules that allow students to gain a solid grounding in multidisciplinary science. Students also attend a series of masterclasses led by academic and industry experts in areas of molecular, cellular and tissue dynamics, microbiology and infection, applied biomedical technologies and artificial intelligence and data science. During the third and summer terms students conduct two eleven-week research projects in labs of their choice.

Project:
From the Black Death to modern "superbugs" like MRSA, troublesome microbes have caused illness and death throughout human history. Historical medical texts provide a wealth of information on natural products and remedies that have shown activity against a wide range of pathogens, including antibiotic-resistant bacteria such as MRSA. Could these provide new antibiotics? My supervisor's lab has identified two promising historical remedies, Bald's Eyesalve (a combination of garlic, onion, wine and bile) and the other a combination of stinging nettles, salt and vinegar.
Both have very different natural products, but the common theme is their efficacy is dependent on the combination of ingredients. I will take an interdisciplinary approach to discover why this is the case and assess the clinical potential of the molecules present in these mixtures. I will use skills and techniques from the life sciences to understand how bacteria react to these natural products, (fundamental microbiology, confocal microscopy) and how they might evolve resistance to them (bioinformatics tools). I will use analytical chemistry techniques to try to identify biologically active compounds within natural products. I will learn and use a range of statistical approaches to analyse the data I collect. My work could help to identify new molecules that, in the future, could be turned into drugs to treat antibiotic-resistant infections. Ultimately, I will integrate skills from life sciences and chemistry to produce research geared to translational medicine.
I will join a wider "AncientBiotics" consortium including historians, immunologists, microbiologists and medicinal chemists allowing me to develop skills in team working and cross-disciplinary communication. Previous work has drawn significant media attention and led to public commination and outreach work, allowing me plenty of opportunities to get involved in communicating my work and its impact to a range of audiences.